Functionally pigmented protective surfacing for advanced composites

Utilising proprietary technology and expertise initially developed for Formula 1 motor racing, GPF One is

seeking to develop and commercialise a portfolio of novel carbon fibre composites with broad industry

application.

In the proposed project, GPF One will work collaboratively with the National Composites Centre to evaluate the

technical feasibility of radically enhancing the performance of its advanced composite materials for application

in a variety of demanding environments.